RPx Automotive - To develop and validate a new process for the low cost manufacture of loadbearing carbon composite body structures.

A project to manufacture a novel lightweight carbon composite automotive tub and validate the process as a realistic low cost alternative to existing automotive carbon composite manufacturing techniques.